The biophysics of phase separation in motor neurone disease.

Aggregation of amyloidogenic proteins hasbeen associated with a wide variety of pathologies within the human body, including some neurodegenerative disorders. However,the mechanism of pathogenesisfor these diseases, and the role of amyloid proteins in them, is often poorly understood. One such example is the aggregation of TDP43, which is linked to the development of motor neurone disease (MND).While TDP43 has been widely studied thus far, a second type of intraneuronalinclusion body, called the Bunina body, has also been associated with MND, but has yet to be properly characterise